Martin Technologies LTD. crypto patent

An external knowledge supplier on technological patents will aid the startup to file a patent application, and advize on how to create the necessary business links. Ideally, this will be someone from a technological consultancy, or a intelectual property adviser with marketing knowledge.